Temporal Reference in Mlabri

My study will investigate how time is located and how events are described in an Austroasiatic language called Mlabri. Mlabri is an endangered Austroasiatic language with only 100-435 speakers in rural Northern Thailand and Laos. My project involves the novel documentation and description of Mlabri, and an analysis of the tense/aspect system using tools in formal semantics. Scarce literature has already noted peculiarities in the tense/aspect system of Mlabri. The primary methodology is conducting fieldwork with the Mlabri community where I will ethically live with the community and document the language.